IMPC: Role of ifit2 and stat2 in innate immune defence against arbovirus infection at mosquito bites

Mosquitoes can pass disease to humans when they bite, which includes infections caused by viruses. These viruses infect many millions of people each year and include viruses that cause Zika, dengue and chikungunya. Most such infections are usually found in the tropics, but a changing climate and globalization means their range has spread at an alarming rate. There are many different types of these viruses and it is hard to predict which virus will cause the next outbreak. Hence, it is challenging to develop and stockpile medicines for each type of infection. We suggest that it is important to identify common aspects of these infections that we can target with medicines, so that a single medicine could be used for several different types of virus infection. Something that all these infections have in common, is the site of inoculation at mosquito bites. When a mosquito bites you, it spits out saliva and virus into your skin. Immune responses occur in response to both the mosquito bite and in response to the virus in the skin. Some aspects of these immune response are similar irrespective of the specific virus being spread by the mosquito. Importantly, we have recently shown that skin immune responses in the skin at the bite have an important role in defending your body against these viruses. In this project, we will work out how two important anti-viral genes (ifit2 and stat2) help defend the body against virus infection at mosquito bites in the skin. The eventual aim is to use this knowledge to design medicines that target common aspects of infection at the bite, so that they could be useful for preventing infection with many different viruses spread by mosquitoes.

Technical abstract
Innate immune responses are a crucial aspect of anti-viral defences, yet the tissue- and cell-specific basis by which they are coordinated in vivo remains poorly defined. This particularly applies to skin infection by mosquito-borne viruses, a diverse grouping of pathogens that constitute an increasing threat to human health. An important stage, common to all such infections, is the inoculation of virus at mosquito bites. We have recently identified key aspects of skin immune responses to infection at mosquito bites that are important determinants of the subsequent systemic course and clinical outcome of infection. To effectively target pathways at this site therapeutically, we need to better understand them. We now wish to define whether two key innate immune molecules, ifit2 and stat2, are important for anti-viral immune defence in the skin. Preliminary and published data indicates a role for these interferon-induced gene in anti-viral immunity. Here, we will utilise a new mouse model that incorporates the most important aspects of natural infection, including a mosquito bite at the virus inoculation site in the skin. By combining internationally-leading local virology, mosquito biology, and dermatology expertise, this interdisciplinary project will determine how the host coordinates skin innate immune responses at inoculation sites by;
- defining the impact of ifit2 and stat2 deficiency on innate immune responses of the skin to infection with virus
- determining if ifit2 and stat2 restricts the cell tropism of virus in the skin
- determining whether susceptibility to infection with virus at mosquito bites is different in mice that lack ifit2 and stat2 compared to immune-competent mice
Thus, we will characterize an important and common aspect of the host response to mosquito-borne virus infection in the skin, and in doing so provide a platform for further studies that will aid development of novel, broadly applicable medicines for mosquito-borne viruses.